Optical Diagnostics of Mixture Preparation in GDI Engines

The aim of this project is to better understand the complex processes of mixture preparation in gasoline direct injection (GDI) engines. In recent decades, there has been a drive to combine the advantages of gasoline and diesel engines due to the introduction of increasingly stringent emissions legislation and the threat of climate change. GDI engines have the potential to achieve this goal by delivering the high specific output of a gasoline engine with the fuel economy of a diesel engine. However, as fuel is injected directly into the cylinder at high pressure (>150 bar), there is an increased likelihood of impingement of fuel on the piston and cylinder walls, which leads to increased emissions. Further investigation into the preparation of the fuel-air mixture is necessary in order to maximise the potential benefits of GDI engines.

A new optical engine, provided by Jaguar Land Rover, is based on the new JLR AJ200 combustion system. The new engine provides many features that greatly increase the flexibility of experiments when compared to previous designs of optical engine. A new support structure allows greater access to the combustion chamber and a new design of cylinder liner provides uninterrupted views of the spark plug and fuel injector. The engine also offers variable valve timing and continuous control of valve lift is planned.

A combination of laser techniques will be used to measure calibrated 2D in-cylinder temperature maps with high precision. Laser Induced Thermal Grating Spectroscopy (LITGS) is a point-wise temperature measurement technique developed for use in optical engines by members of the Oxford Physics Departments. This technique can achieve greater accuracy than similar laser-based techniques and will be used to calibrate 2D in-cylinder temperature maps captured with Two-Colour Planar Laser Induced Fluorescence (TC-PLIF). Data from these experiments will be valuable for modelling in terms of validation. The precision of the LITGS technique allows quantification of the charge cooling effect due to direct injection. It will be used to investigate the effect of various fuel components, including alcohols, on the reduction of charge temperature due to direct injection.

In the near future, a high-speed Particle Image Velocimetry (PIV) system will be installed and commissioned on the engine. This will allow the measurement of in-cylinder flowfields resolved on a crank-angle basis. This technique will be used in combination with spray and flame imaging to investigate fuel-air mixture preparation for various fuels and the consequent effect on emissions.

This project falls within the EPSRC Energy Efficiency Research Area.